Next Generation High Lift System

UTC Aerospace Systems is a leader in the provision of advanced systems to the aerospace market. The funding

opportunity will allow the consortium, comprising of UTC Aerospace Systems, Renishaw, Sagentia, Newcastle

University and the University of Nottingham to develop new technology for advanced aircraft wing systems to

support future aircraft programmes which directly benefit the UK.

This project, the Next Generation High Lift System, is based around an innovative system architecture that will

enable the following objectives to be realised: Support efficient integration into the wing through reduced

parts, thus reducing aircraft build time; Reduced loads transferred to interfacing aircraft structure, thus

enabling reduced structural component weight / size and corresponding reduced fuel burn; Low Weight

Actuation System using innovative gearing architecture; SMART system with increased health monitoring

capability to allow airline operators to predict maintenance needs; Minimise system weight through the use of

new manufacturing techniques and materials.

The lessons learnt will be transferred to other areas of the UTC Aerospace Systems global market business.